The Intimate Geographies of Austerity: re-thinking the violent politics of food banking

Concerned with re-thinking how we understand the foodbank as a space of care, exploring its emotional, relational and political potentials, this research seeks to illuminate the presence of violence within these micro-spaces, whilst highlighting how austerity's lived realities are simultaneously negotiated within and beyond. This draws attention to the intimate, the affective and the banal. Derived from the aspatiality of existing research, this project addresses the uncritical exclusion of the architectural, the (re)making of space and place and, in turn, the role of the more-than-human. Critically, this research is concerned with the production, reproduction and contestation of the violent.